MediOil

Innovation voucher support will engage specialist advice on the technical design and communications necessary for development of a food for special medical purposes in the dietary management of Multiple Sclerosis. The new product idea is based on high dose, highly bio-available GLA from a carefully selected borage oil specially grown and cultivated in the UK, with the advice aimed at helping the company deploy new social media and online methods to communicate the therapy led science to healthcare professionals, in their efforts to support patient's dietary management of the condition.